UK Programme for the European Extremely Large Telescope - Additional Support 17/18

Included in the "UK Programme for the European Extremely Large Telescope", Cunningham et al September 2010. (attached)

Potential impact
Included in the "UK Programme for the European Extremely Large Telescope - Pathways to Impact". (attached)